GloPID-R Sec III

GloPID-R-Sec III is the Secretariat to the Global Research Collaboration for Infectious Disease Preparedness (GloPID-R). Charité Universitätsmedizin Berlin (CHARITÉ) has decided to fulfil the role of Coordinator of the Secretariat, in close consultation with Fondation Mérieux (FMER; previous Secretariat coordinator) and the University of Oxford (UOXF; continuing key technical partner). As GloPID-R is continuously evolving its organization and structure, so must the Secretariat evolve. GloPID-R Sec III provides the opportunity to move towards a collaborative leadership model, aligned with GloPID-R’s vision, aiming to respond to the increased willingness from funders to work together, and to the increased work scope for GloPID-R and the Secretariat due to the lessons learned from the COVID-19 pandemic. The objectives and core activities of GloPID-R Sec III encompass: -Core organisational and secretarial services: To provide operational secretarial, organisational, and administrative support to the GloPID-R organisation; -Communication and stakeholder engagement support-oriented services: To implement, maintain and evaluate an effective external communications and advocacy programme to support communications with GloPID-R Members and stakeholders; -Technical support-oriented services: To support the further development and operationalisation of GloPID-R’s strategy by providing expert technical and operational support to its Executive Board and Working Groups. Critically, to meet the expectations of GloPID-R, the Secretariat must continuously explore and implement key adaptations that improve the effective coordination between (inter)national funders and stakeholders for a rapid research response to public health emergencies. Thus, our work plan has been devised to adjust to the anticipated evolution of the alliance and to the changes that occurred during the previous funding period.